University of Wolverhampton And Concept Elevators (Midlands) Limited

To introduce and integrate the latest ICT technologies including mobile technologies, to drive efficiencies and increase competitiveness.